Battery Passport

Electric vehicle batteries need replacing when the usable capacity decreases to a level where the range is significantly impacted, this typically happens when only 80% of the original capacity remains. At this point the lithium batteries can be recycled or re-purposed to another industrial application. The problem when attempting to reuse a battery is determine its suitability for another energy storage use. The Battery Passport is equivalent of an odometer for the electric vehicle batteries. It provides a robust mechanism that records battery usage over its life and assures future buyers of their worth, thus reducing the net cost and CO2 footprint of an electric vehicle.

Battery Passport works across all battery manufacturers, BMS providers and OEMs. It offers live monitoring of the battery, making information easily accessible to the vehicle owner and manufacturer. In building up this passport of battery data the system learns the regular usage patterns, then offers recommendations to the vehicle owner towards extending in-vehicle battery life by changing behaviour in areas such as maintenance and charging.

One unique feature of the Battery Passport is that the integrity of data collected from the vehicle is protected by several cybersecurity mechanisms.

Electric Vehicle manufacturers are responsible for the disposal of a battery when it reaches its end-of-vehicle life, recycling is another expense for the manufacturer, where as the transfer of that battery into the second-life market releases the manufacturer from their recycling obligations. Reusing a battery has a number of other benefits, for the battery owner they would receive the income from selling their battery into a secondary market, it would extend the useful life of the battery maximising its potential and by delaying when it has to be recycled it gives the recycling industry time to improve their efficiency rates when processing these lithium batteries.